Mathematical Modelling to Enable Soil Carbon Sequestration Globally

Adoption rates for farming practices which help sequester carbon into soil have been low historically due to in part to issues described below. This studentship will focus on development of a science-based model for soil carbon sequestration as a function of farming practice, and will - with the support of the Cool Farm Alliance and its members (including global food and drink and retail brands) - help deliver a decision support tool to be used in global supply chains